AHP (Analysis of Heat Pipes)

Iceotope, a leading technology start-up in the liquid cooling space for digital infrastructure is working with the national physics laboratory (NPL) to improve modelling capabilities for heat-pipes at the extremes of operational conditions, when combined with liquid cooling technologies.

The output from this project will enable the precision cooling of hotter electronic components, in digital infrastructure, power conversion and even potentially automotive or aerospace applications.